Seamless integration of Financial data into ESG data

SMEs have a growing responsibility to provide their funders and customers with financial and non-financial environmental, social and governance (ESG) impacts and sustainability reports to fulfil their regulatory supply chain requirements. Providing this information in multiple formats is both time-consuming and expensive for SMEs without dedicated financial and ESG reporting teams.

PortF.io is a UK-based Fintech-Regtech SME aimed at developing a holistic platform to simplify and automate the collection of financial and non-financial data in one place. The platform will include question mapping, automation, benchmarking and analytics to enable SMEs to quickly and easily generate analytics reports for multiple funders and customers as and when required. PortF's proposed solution will be the first to integrate systems fully to provide crossover financial and ESG metrics analytics, including revenue growth vs diversity and answering if ESG has a bottom-line impact on a company's financial performance.